Impact of Urban Environmental Factors on Momentary Subjective Wellbeing (SWB) using Smartphone-Based Experience Sampling Methods

The overall question that the research will attempt to answer is: How can the platform, associated functionality, and database of registered users at King's Cross
be used to investigate the impact of the urban neighbourhood environment on the momentary SWB via an Experience Sampling Method?

Research questions:
1. Which randomized incentives are the most effective in recruiting and maintaining a neighbourhood population to use ESM to share momentary SWB data?
2. What is the acceptability of using smartphone ESM to collect momentary SWB data from a neighbourhood population?
3. How do different urban public space environments in the King's Cross neighbourhood influence momentary SWB?